Competency Passport

Whilst people are very aware that COVID-19 has put a huge burden on doctors and nurses, below the surface the business of healthcare itself has been severely disrupted, with many traditional ways of working no longer possible.

The particular challenge we are focussed on solving is nurses being asked to rapidly deal with new types of patients and conditions, in new clinical environments -- including direct care of COVID-19 patients, cross-covering wards due to isolation wards being setup, and recovering from the disruption to the normal flow of patients. New flexibility is being asked of the clinical workforce, including student nurses starting clinical work early (with competencies still to be assessed) and nurses who had left the workforce temporarily returning needing to have their competencies rapidly re-assessed. Entire new organisations (Nightingale Hospitals) and departments (COVID-19 surge wards) are being stood-up without the traditional infrastructure in place to support them.

In developing the Competency Passport, we will enable front-line nurses to digitally record and transfer clinical competencies across different organisations and care settings.